Lightsheet microscopy to uncover the architecture of gene regulation in human cells and its role in cancer

Advanced DNA sequencing has generated a wealth of data on the genetic language of life. However, we do not yet fully understand how that language is interpreted by the complex assemblies of transcription factors (TFs) required to activate genes and determine cell fate. Many diseases are linked to gene regulation and aberrant TF behaviour, such as the NF-B family, which promotes the proliferation of many cancers.

Recently, many imaging labs, have discovered that TFs, including NF-kB, operate in clusters or condensates and that this may be key to their function, increasing TF residency time and specificity for the right genomic loci. At the same time genomic labs, have shown that local mechanical properties of DNA, as encoded in local sequence and epigenetic modifications, regulates DNA:protein interactions, such as nucleosome positioning, TF-mediated gene regulation, or DNA looping via multimerization of factors. DNA mechanics may thus be an important factor in determining TF binding stability and stoichiometry, and their variations from site to site along the genome.

This project will bridge innovative imaging and genomic technologies to characterize the dynamics of TF complexes in live cells, and to understand how it is controlled by encoded genetic and epigenetic information for the first time. We will achieve this in the context of the NF-kB TF in model human cancer cell lines. Specifically, we wish to address the following aims:

Aims:
1. Use a newly developed single-molecule lightsheet microscope to image dynamics and architecture of NF-kB clusters in the nucleus. We will determine how cluster size affects residency time and search times.
2. Use LoopSeq to map local DNA flexibility around NF-kB binding sites. Further, use in vitro DNA cyclization assays involving single-molecule Fluorescence Resonance Energy Transfer (smFRET) to characterize in vitro how DNA bendability impacts NF-kB binding and multimerization.
3. Develop fluorescent tagging of specific genomic loci in live cells to image sites with different flexibility (identified in Aim2) and compare NF-kB cluster sizes and binding kinetics at these sites. We will label genomic DNA using molecular beacons, nucleic acid probes which become fluorescent when bound to target sequences and have been made to bind CRISPR/Cas9 guide RNA and label a specific genomic locus in live cells.
The proposed project maps to the BBSRC's strategic research priority of understanding the rules of life and transformative technologies. It also fits with one of BBSRC's key visions for the Biosciences for Health research priority, of developing multidisciplinary approaches and exploiting emerging technologies to underpin improvements in both human and animal health. This project contains a major piece of multidisciplinary fundamental research, but it also has the added dimension of potentially leading to new therapies and treatments based upon clustering of transcription factors.